Zero Carbon Home Renewable Heating Service

New legislative requirements for the construction of Zero Carbon Homes from 2016 provide a
significant challenge to developers on both technical and financial fronts. There is a shortage
of energy saving technologies with a proven track record of reliability and in situ
performance. Incorporation of these eats into developers margins and increases risk due to
high capital cost and performance issues. This forms a barrier to development and
implementation of new and potentially highly energy saving technologies within the new built
market.
Renewable Heat as Service aims to eradicate these obstacles to the implementation of capital
intensive technologies while reducing the developers' cost and exposure currently associated
with the construction of Zero Carbon Homes.
Renewable Heating Service will take over heating system provision from developers and
replace it with a service for future occupiers. At one end, the service provider will be
responsible for the design to facilitate an appropriate Code for Sustainable Homes provision.
On the other hand it will be responsible for system’s performance, maintenance and upgrades.
Capital expenditure and maintenance costs will be covered by a combination of developer
charge, comfort bills paid by inhabitants (heating and hot water), carbon credits, and possibly
other financial contributions (such as UK based carbon offsetting).
The projects aims to assess the commercial viability of the Zero Carbon Home Renewable
Heating Service based on technology developments by Green Structures. This will include
developer involvement to understand the scheme, site related, financial and legal constraints,
full technical analysis of the viability of the scheme (technological constraints, performance
modelling, system performance and sizing, average dwelling demands, safety factors, back up
heat and other) as well as economic analysis including installation and maintenance costs,
payback periods, future financing models and risks.